Enhancing MITF transcription factor activity using protein engineering to investigate melanocyte development and improve melanoma treatment

MITF is a central regulator of melanocyte development and melanoma biology. MITF is a transcription factor
that binds to specific DNA sequences to control the expression of genes involved in a wide range of biological
processes such as cell survival, growth, differentiation, migration and invasion. Whilst MITF is an important
therapeutic target in melanoma it was originally thought to be undruggable as it did not appear to contain a
binding pocket that could interact with small molecules. Recent studies however have demonstrated that the
region of MITF that drives dimerization and DNA binding can be modulated to regulate its function and have
revealed the potential of new approaches for the development of MITF targeting drugs.

We have thus developed a multi-disciplinary project using a novel peptide library screening platform in
combination with human cell culture and zebrafish models of melanocyte development and melanoma to
develop peptide based regulators of MITF function. We will identify MITF-activating peptides that specifically
increase MITF DNA-binding activity and function. The gene regulatory activity and mode of action of peptide
hits will be defined in human melanoma cells that have acquired resistance to the anti-melanoma drug
vemurafenib. These cells feature down-regulated MITF expression, a key driver of the disease, are dedifferentiated and have stem-cell like properties. We will measure cell growth, migration, and differentiation
upon peptide expression and determine changes in MITF DNA binding and regulation of targets gene involved
in these processes. We will then determine the mode of action of activating peptides in vivo in the control of
MITF-dependent development of neural crest derived melanocytes in zebrafish. Neural crest cells are a
population of multipotent stem cells that give rise to a number of different cell types including pigment
producing melanocytes and mutations within these cells can give rise to melanoma.

This work will generate important insights into the mode of action of MITF in the regulation of genes controlling
melanocyte development and melanoma. It is also an essential first step in the design of MITF-targeting
strategies needed to overcome the massive problem of drug resistance in melanoma treatment